Microbial carbon cycling under geological CO2 storage conditions: understanding the rules of life in the engineered subsurface

In recognition of the growing global climate emergency caused by the increase in carbon dioxide (CO2) emissions from fossil fuel use, the UK government recently passed into law a commitment to reach net zero emissions by 2050. This ambitious target not only calls for a transition from fossil fuels to renewable energy, but also for the direct removal of CO2 emissions from the atmosphere. A compelling way to do this is with carbon capture and storage, whereby CO2 from fossil fuel use is captured at source (for example power plants and cement factories) and transported for safe storage 0.8 km or more beneath the surface of the Earth.
In order for this carbon capture and storage approach to succeed, captured CO2 must be injected into deep geological formations, such as high salinity sandstone aquifers, on a permanent basis. These formations have the right geological characteristics for CO2 storage, and numerous pilot projects have demonstrated that the injection of large volumes of CO2 into these subsurface environments is possible. However, recent research has shown that these subsurface environments are inhabited by diverse and active communities of microorganisms, and the impacts of microbial activity in a deep geological CO2 storage environment are not known.
Microorganisms are capable of using CO2 for their metabolism, and the injection of CO2 into deep subsurface environments is likely to cause a shift in the composition and function of microbial communities towards those capable of exploiting CO2 for growth. This could result in positive impacts, such as enhanced sequestration of CO2 and conversion into biomass (akin to locking away CO2 by planting trees), or negative impacts, such as the production of extra gases that may trigger leakages from the storage reservoir.
The research I propose to conduct is designed to better understand the role of microorganisms in a geological CO2 storage facility, and to identify ways in which microorganisms might be harnessed to lock away more CO2 in these environments and even convert waste CO2 into useful chemicals, such as biofuels. I will mimic the conditions of a deep geological CO2 storage reservoir using bespoke 'bioreactors' that allow microbial communities to be studied under the elevated temperatures and pressures common to the subsurface. Throughout these experiments, and in follow-on targeted experiments, I will apply state-of-the-art geochemical and 'omics' techniques to monitor changes to the chemistry and microbiology of the system. A particular focus of this work is to understand how individual organisms in a microbial community work together in driving metabolic processes. These interactions occur in all microbial communities, but are not well understood. Using cutting-edge tools, I will identify and characterise these interactions and in doing so unearth the role of these microbial processes on CO2 storage in unprecedented detail. These results will be used to develop computer models of these communities, enabling predictions to be made on the role of these microbial communities under different conditions. Using these predictions, we can learn how to harness the power of microorganisms in the subsurface to help the UK reach its zero emissions target by 2050.

Technical abstract
Microorganisms in the subsurface represent the unseen majority of life on Earth. These microorganisms exist in diverse and metabolically active communities that are likely to be impacted by, and impact on, subsurface engineering activities, such as the geological storage of CO2 emissions in an attempt to address the growing climate emergency. However, the function of these microbial communities, and hence their impact on such subsurface engineering, is not well understood. In this project I will seek to understand the impact of CO2 injection into target subsurface formations on native microbial communities. Specifically, I will employ laboratory subsurface simulation approaches to study microbial communities under geological CO2 storage conditions to monitor changes to community composition and geochemistry caused by CO2 injection. Follow-on targeted enrichment cultures will be coupled with a multi-omics analytical approach, in order to understand CO2-driven microbial carbon cycling and community dynamics at the molecular level. This work will be underpinned by the recovery and reconstruction of genomes from metagenomes, onto which information about gene expression (metatrascriptomics), protein production (metaproteomics) and metabolite production (metabolomics) will be mapped. Insights gained from this approach will be used to develop dynamic, multi-genome metabolic models of the community, capable of predicting community response to perturbations in geochemistry and microbial ecology under CO2 storage conditions. These models will ultimately guide the quest to engineer microbial communities in order to 1) enhance microbially-mediated CO2-sequestration in a geological storage facility, and 2) convert waste emissions into useful products without the need for storage. This work will therefore facilitate the UK's efforts in achieving net zero emissions by 2050.